University College London and Amey UK PLC

To develop and implement a formal methodology for the identification, implementation tracking and measurement of the impact of innovation in facilities management service delivery.